Genetic Informed Breeding of Climate Resilient UK Hop Varieties

Over the past decade the industry has seen growth in the beer sector with hundreds of "micro-breweries" that demand hops with new, high-impact aroma profiles. Consequently, the development of cultivars with unique aromas has become the focal point of breeding programmes. The success of a new hop variety is not only measured in its brewing qualities. Growers must also be able to grow hops to a profitable standard meaning that a variety must be highly resilient to biotic and abiotic stresses and produce a stable crop over multiple years, amidst conditions of extreme temperatures and low water supply. Thus, hop breeders today are tasked with combining a multitude of desirable traits into a superior hop variety.

Hop breeding is currently achieved through studying the plants' traits, such as crop yield, disease resistances and aroma. Selection of favourable breeding lines based on physical trait expression is both time and labour consuming. Screening for Verticillium wilt resistance, for example, requires the infection of clonally propagated, mature hops, while assessing environmental stability requires repeated measurements of multiple plants in different locations over multiple years. Trait selection comes with several inherent problems. Plant traits can be influenced by both genetic and random factors, however, plant breeders can only improve upon the variation that is controlled by genetic factors. Identifying DNA that control traits of interest and then selecting individuals with desirable DNA could bypass the trait observation based selection methods. Thus, by embracing genomic informed breeding tools, a breeding company can gain a competitive advantage in the industry, as it allows them to breed better crops faster.

Wye Hops holds a diverse collection of breeding lines displaying variation in resistance to Verticillium wilt and many additional traits, however, the causative genetic components are waiting to be identified, characterised and exploited. Here, we will generate genetic data for all varieties in the collection and use this information to identify genetic regions that control plant resilience. We can then screen individuals for desirable DNA and pyramid multiple resilient traits into high quality hop varieties. This project will provide an environmentally friendly and natural breeding solution to environmental challenges in hop. Through this project, we have the ability to produce environmentally adapted hop varieties with improved agronomy and brewing qualities leading to a direct benefit for UK hop growers.